MRes year on the CDT in Connected Electronic and Photonic Systems

Students will spend the first year of the programme being trained in a broad range of enabling skills at both Cambridge and UCL, which will equip them to become leading edge researchers in the field. A Master's degree will be awarded on completion of the first year programme. Students will then register at either Cambridge or UCL for a PhD degree, working on projects defined by research groups active in photonics from across both universities.